Temporal and co-ordinated processing of the Hepatitis C virus polyprotein as an important determinant of viral fitness

Hepatitis C virus (HCV) typically sets up a life-long infection often leading to severe liver disease and death. Current drug treatments are expensive and do not work well. Our research aims to characterise unexplored components of the virus life cycle that might be suitable as new targets for drug development.
A feature of HCV is that it produces all the different proteins needed for viral replication from one single large protein, referred to as a polyprotein. This is done by both viral and cellular proteases, special proteins that cleave the polyprotein into its individual parts.
We are starting to understand the role many of these viral proteins have, most of which are essential for HCV replication. However, our research indicates that the intermediate products generated during the cleavage of the polyprotein are also required for viral replication to occur.
The challenge now is to work out which are the important intermediates and what functions they have. We are also looking at whether subtle differences exist between different strains of HCV in the way that they cleave their viral polyprotein. This might provide an explanation as to why some strains are more resistant to current anti-viral therapy than others.

Technical abstract
Hepatitis C virus (HCV) infection is prevalent throughout the world and is responsible for severe liver disease in up to 30% individuals who become chronically infected with the virus, manifestations of which include hepatocellular carcinoma, cirrhosis and liver failure. Current regimes used to treat infection are only partially effective, necessitating the need for further research of this infectious agent.

HCV possesses a positive-strand RNA genome that encodes for a single polyprotein from which both structural and non-structural proteins are derived. The non-structural proteins, which are responsible for replication of the RNA genome within the infected cell, are principally released from this polyprotein as a result of the action of the major viral protease, NS3. However, the rate of cleavage by NS3 differs considerably between the different cleavage sites within the polyprotein, the result of which is that only certain transient polyprotein intermediates are present within an infected cell, and release of fully processed non-structural proteins follows a reasonably well defined order.

Recent evidence has emerged suggesting that for certain members of the Picornaviridae family of viruses, rates of processing of transient polyprotein intermediates might play an essential role in viral replication. It is hypothesised that a similar requirement will exist in HCV. Preliminary data presented within this proposal, where viral replication was severely impaired when cleavage of a slowly processed boundary was enhanced such that alternative transient precursor products were observed, supports this assumption. My aim is to further investigate this unexplored and novel aspect of HCV replication, both establishing its importance for viral replication and how it might play a role in determining the outcome of mixed genotype infections, as well as determining what functions it serves. Valuable insights gained from this schedule of proposed work has the potential to drive translational research into the development of novel antiviral products.